GEO Fellowship: Shamit Saggar

The Knowledge Exchange Fellowship project addresses alternative and complementary ways to achieve equality policy objectives beyond legislative tools. It will examine research and experience to illuminate behavioural change relevant to the equalities agenda of Government. The need to do so stems from a desire by Government to augment existing legal and compliance instruments of equalities policy and to assess opportunities to drive change that are less directly burdensome and top-down in nature. Further, there is a strong case to integrate equalities policy with broader public policy understanding of ways in which positive change has happened and/or been accelerated and embedded by policy interventions.

Utilising evidence from interventions to mitigate public harm or detriment in other spheres such as public health, food safety, professional standards and financial regulation, the project will draw together a body of practical knowledge to inform policy and institutional design. Furthermore, the project will concentrate on developing a rigorous evaluation framework to assess research findings and consider their merits for wider policy application. Taking an inductive starting point, the project also draws on the practical knowledge and experiences gained by a range of modern regulatory bodies in shaping related and unrelated kinds of behavioural change.

The project features dedicated, expert support for the Government Equalities Office and indirect input to related policy work across central government. This will create valuable thought leadership capabilities for GEO alongside enhanced institutional understanding of behavioural change routes to greater equality. It will also create opportunities to leverage policy change and leadership across Government more widely. It will be led by Shamit Saggar, bringing relevant experience and know-how in the academic, regulation and public policy communities.

Potential impact
The main impacts of the KEF will be six-fold:

* Impacts for GEO officials through direct participation in KEF activities, as described in the main Case for Support
* Impacts for GEO more broadly through KEF contribution to institutional capability, corporate identity and strategic planning
* Impacts for OGDs officials through direct involvement in and liaison with KEF activities - in particular the Behavioural Insight Unit team in Cabinet Office and the Better Regulation Executive in BIS
* Impacts for selected senior officials in OGDs - particularly recommendations or follow-up actions, especially in relation to public services and market reform policies
* Impacts for regulatory agencies, government advisory bodies and other NDPBs involved in shaping GEO thinking and understanding of behavioural change
* Impacts for NGOs, think tanks, foundations and others through participation in developing an alternative or complementary approach to equalities